Optimization and Demonstration of a Sustainable Bioprocess for Extraction of Value-Added Food Supplements and Ingredients from Crustacean Waste Resource

The TAMFI project aims to deliver an optimized sustainable bioprocess with improved productivity and utilization of functional ingredients for prototype food systems and nutritional supplements that extracts full value from a significant marine waste resource (processed crustacean shell waste).